3D behaviour of masonry arch bridges

Background:
Approaching half the bridge spans in the Western Europe are currently masonry. In the UK this amounts to >25,000 spans on the railways alone [1], and, with an estimated average masonry reconstruction cost of £800k per underbridge [2], the need to maintain and manage these bridges effectively is obvious.

Whilst in recent years there have been great advances in the analysis tools that can be applied to constructions such as masonry arch bridges, this masks the fact that the decision support tools currently used by bridge owners and their consultants tend to be highly simplified, and incapable of identifying bridges which are likely to deteriorate under traffic loads, and of diagnosing the causes of a range of commonly encountered defects. This can lead to expensive problems, something that led to Network Rail, the largest owner of masonry arch bridges in the UK, to recently raise their freight access charge, at great cost to UK plc. Network Rail also acknowledged that 'the relationship between traffic growth and cost [of maintenance] is a complex one' and that 'there would be considerable merit in undertaking further research in this area, particularly for brick and masonry underbridges' [3].

Early research on the behaviour of masonry arch bridges focussed primarily on behaviour of the arch barrel, using either elastic or plastic idealisations of behaviour (e.g. [4,5,6]). Research activity intensified in the 1980s and early 1990s, with the Transport Research Laboratory (TRL) performing load tests to collapse on redundant masonry arch bridges [7]. These tests served to highlight the complexity of real-world masonry arch bridges, though unfortunately yielded only limited useful information on their fundamental behaviour. This was due to the lack of information about the makeup of the bridges prior to testing and because at the time the sophisticated measuring techniques needed to capture key aspects of their behaviour were not available.

In an effort to capture more useful data, a range of laboratory tests were performed, for example to explore the behaviour of multi-span bridges [8] and the behaviour of soil-filled masonry arch bridges [9, 10]. In parallel with experimental studies, numerical modelling studies were also undertaken, though these have almost all used two-dimensional idealisations of the behaviour (e.g. [11]). This has meant that a wide range of intrinsically three-dimensional modes of response have been little explored, and that bridges exhibiting intrinsically 3D modes of response (e.g. diagonal cracks) are often demolished rather than repaired, at significant expense. A key aim of the present project is to address this, using high quality experimental test results obtained from controlled small-scale 3D bridge models to calibrate numerical models capable both of capturing key modes of response and of being used by practitioners.

Objectives:
The overall aim of the proposed project is to develop an improved understanding of the fundamental mode of response of real-world 3D masonry arch bridge configurations and to develop modelling tools capable of capturing these. This will be achieved via the following work packages:
WP1 Obtain high quality experimental data-set from 3D soil-filled masonry arch bridge tests, using a recently developed small-scale test facility
WP2 Development of practical 3D direct analysis tool
WP3 Application and dissemination of the research methods developed